Wide band gap semiconductor devices

A key enabler of power electronics is the power device and in the last two decades there has been a gradual transition from silicon-based power devices to wide band gap-based power devices. Both Silicon Carbide (SiC) and Gallium Nitride (GaN) based power devices have been demonstrating superior performance compared to silicon, which has seen their uptake in a range of power electronics application. There are projections that suggest if 90% of all new power electronic systems installed would use SiC and GaN power devices then this would result in a 25% decrease in energy use globally every year. The improvements are based on their inherent material characteristics and device designs.

There is still further scope for improvements in such power semiconductor devices which operated with improved characteristics. This project relates to novel device designs for such wide band gap materials. A significant portion of the work will relate to the design and modelling of novel wide band gap semiconductor-based devices, primarily using TCAD software.